Modelling water filtration and purification devices

This projects focusses on the mathematical, numerical and experimental modelling of portable water purification devices.
The aim is to set up a robust and reliable modelling tool that would allow to simulate different working configurations of the device in view of optimizing its performance.
In the first part of the project, a correct modelling framework will be set up including suitable equations to describe the flow of an incompressible fluid through the device and an appropriate model to represent the membrane filtration process.
Then, a computational environment based on finite elements will be developed to allow to simulate the behaviour of the filtration device in different working conditions. Numerical results will be validated using experimental data from the Department of Chemical Engineering.
Finally, possible ways to optimize the performance of the device will be studied.